Media and the Politics of Cohabitation in Post-Conflict Abidjan, Côte d'Ivoire

My research focuses on Abidjan, largest city in Côte d'Ivoire and second-largest metropolis in West Africa. Home to 5 million people, the city is recovering from three decades of economic decline and a decade of armed conflict, which culminated in a post-electoral war in 2011. The conflict had political but also ethnic and religious dimensions, such that cohabitation between different groups - Abidjan boasts more than sixty ethnicities and a dozen nationalities - remains a question loaded with anxiety.

In this context, my research asks: how might media help people live together despite their differences? Media have been touted as agents of war and makers of peace in a variety of places, but there is strikingly little evidence and reflection on how media contribute to urban cohabitation after conflict. I argue that to understand this contribution, it is crucial to start not from an abstract theory of "peace," nor from ideas about media's powers of persuasion, but from everyday urban life itself. It is by looking at how urban dwellers actually live side by side, the practices and imaginaries through which they make their place with others in the city, and how media play into these processes, that we can gain detailed knowledge of media's role in post-conflict city life.

To illustrate this argument, my PhD centres on the example of local radio in Abidjan. From 2011, local stations have been tapped to play a leading role in peace-building by the Ivoirian Truth and Reconciliation Commission (CDVR), as well as by international development organisations. As a popular, trusted and accessible medium, local radio is deemed best positioned to make peace tangible in people's everyday life. Drawing on 8 months of ethnographic fieldwork (2014-2016) with producers and listeners, my thesis critically examines this claim, and reveals why it is so important to consider urban dwellers' own, everyday practices and aspirations.

My first finding is that local radio stations' main contribution to peace lies in its role as meeting place, and a formidable catalyst for encounters. Listeners who phone in or attend radio events are mostly motivated by the search for new, open-ended social connections, which might allow them to expand their local networks and, perhaps, their opportunities for livelihood. These radio encounters result in the formation of lively and multi-ethnic publics, on- and off air, exemplified by the two listeners' clubs I worked with.

This finding is important because it speaks to a contemporary strand of research in urban geography, but also because radio encounters are completely ignored by formal peace-building programmes, even those carried by local stations. Indeed, these programmes - funded by international NGOs and vetted by the Ivoirian state - start from the premise that urban dwellers simply do not know how to live together, and thus have to be taught the basics of civility and neighbourliness.

What may appear an unfortunate mismatch between peace-building programmes and lived reality is, I contend, much more problematic. Peace-building initiatives convey the idea that the terms of peace itself need to be imposed - or "taught" - from above. This is particularly evident in local radio programmes that prohibit participants from "talking politics," which is to say from discussing issues that might be contentious, structural, and thus implicate government actors. In these programmes, emphases on peace are used to silence potential critique of the post-conflict regime, and more broadly normalise a situation in which public talk has to be rid of any form of oppositional language.

In sum, my research shows that examining media from the point of view of users' and producers' everyday practices not only gives us better insight into media's contribution to urban cohabitation, but also uncovers a deeply contested politics of post-conflict reconstruction, in which what is at stake is ordinary citizens' civic agency.